New routes to the deep ultraviolet

This is a PhD project in Physics focused on the exploration and development of new techniques for the efficient generation of deep ultraviolet light based on nonlinear optics in gas-filled hollow-core fibres. The core aim is to create compact table-top systems that generate bright ultraviolet light, with the longterm goal of using them for industrial and healthcare applications. This project will be primarily experimental with a significant numerical modelling component. It will involve the design, construction and optimisation of deep-ultraviolet light sources, and will require developing skills and experience ranging from CAD design and optomechanical construction to fundamental studies of the interaction of intense laser pulses with gases and hollow waveguides.